Queen's university Belfast and Devenish Nutrition Limited

To apply Blockchain technology to develop a secure and advanced supply chain and traceability system in the agri-food sector from source, through the production processes, and onto the consumers.